FlexOS - Industrially scaling a novel material and process technology for fully flexible and printable organic electronics

Plastic displays based on flexible printed electronics are predicted to revolutionise the
performance, product differentiation and cost of novel device form factors. Whilst existing
rigid screens can benefit from a step change in weight, thickness, ruggedness, power use and
useable lifetime, displays that can be repeatedly bent, folded or rolled will be critical
components in applications such as wearable devices. However, despite established frontplane
technologies such as OLED showing the required flexibility and long-term performance for
dynamically flexible displays (DFD), a corresponding fully flexible backplane technology to
drive the display output is yet to be realised.
NeuDrive Limited have developed a novel OTFT form factor and fabrication process based
on FlexOS (trademarked) - a proprietary OSC formulation based on soluble small
molecules/high permittivity semiconductor binders - with world-leading mobility, stability and
uniformity performance validated for flexible display backplanes. However, the current pilotscale
process is not fully compatible with OEM production line equipment/materials and
NeuDrive therefore seek to realise an enabling industrial process technology for economic
manufacture of FlexOS-OTFT, underpinning a robust supply chain for DFD backplanes. The
project aims to develop new process technology and proprietary passive materials to support
immediate adoption on OEM production lines.